RIDE - Routing Innovation through Data Engineering

"18,000 UK cyclists are injured on roads annually, over 100 fatally. As urban populations, congestion and emissions increase in UK and globally, cities rely on alternative transport methods such as cycling, but a major obstacle is effective routing.

RIDE is an ambitious Industrial Research project lead by UK-based Beeline, to develop disruptive innovations that will create a unique route optimisation technology to increase cyclist safety and uptake.

RIDE will deliver significant economic impact, supporting UK public policy, increasing urban cycling and improving public health."